The Angolan Roots of Capoeira. Transatlantic Links of a Globalised Performing Art

During the nineteenth century African and Creole slaves living in port cities and surrounding plantations in Brazil developed a combat game called capoeira. Even though initially repressed by the authorities, it spread to the free lower classes during the nineteenth century, and to the rest of Brazil during the twentieth century. Capoeira has become one of the most-well known aspects of Brazilian culture and is now widely practiced by hundreds of thousands of people in every continent. It is also used as a tool in dance and theatre performances, in cinema (for instance in one of the Harry Potter films) and in advertisements (for example by the BBC). \nCapoeira consists of a combination of acrobatics, rhythms, combat, dance and theatrical performance, all of which maintain a distinctive Afro-Brazilian character. Just how many of its characteristics are 'African' is the object of much debate among capoeira practitioners, academics researching its history, and the wider public interested in the culture of the 'Black Atlantic' or engaged with diasporic issues. \nThis project will explore the links between capoeira and Angolan traditions which are still practised today in order to assess the extent of continuities, and borrowing, but also of ruptures, changes and re-inventions. It seeks to understand the 'creolization' process through which different African traditions merged and developed into something new, original and global. An extended period of civil war made it impossible to do fieldwork in Angola until recently, so this research will explore exciting new territory and fill a significant gap in scholarship. \nOur research will explore several traditions in south-western Angola, a region often identified as providing the 'roots' of capoeira because of the existence of instruments and movements similar to capoeira. It will document several combat games which use alternatively kicks, hands, sticks and other weapons, techniques that are also present in historical capoeira styles. It will also explore the music and lyrics that accompany these performances, and related dances and rituals practiced in some villages belonging to different ethnic groups of the Nyaneka family in that region.\nThe project seeks to make research collaborative, actively involving capoeira and Angolan traditional performers, and promoting a dialogue between traditions that have not been in direct contact for more than a century. \nThis exchange is expected to generate new insights into Angolan and Afro-Brazilian practices. Ethnographic fieldwork will be backed up by research of historical documents in archives in Angola and Portugal, published primary material and existing ethnographic accounts. One core outcome is a film documentary, to be distributed as a DVD and broadcast by TV channels, which will be taken back to Brazil and Angola. The DVD will be complemented by articles in academic and non-academic journals, which will explore some of the issues raised by the performers in the film in more depth, and reach new insights through the analysis of new material gathered from archives and libraries. \nA longer term aim is to enhance the visibility of the Angolan contribution to world culture, in particular to Afro-Brazilian music and capoeira and to support the country's efforts in reconstruction after 40 years of civil wars. The project will raise awareness of the need for Angolan traditional performers to be supported by governments and NGOs, and will help to create alternative paths for development through cultural tourism. The outputs from this research will also provide a rich archival resource for future generations of academics and capoeira practitioners.\n

Potential impact
Who will benefit from this research? \nThe research will benefit the following groups and institutions: \n1) Capoeira groups in the UK, Brazil and worldwide. The in-depth research presented in an accessible DVD format, on the web and during workshops will provide solid background information about the African links of the practice, and will stimulate internal debates and self-reflective questioning by thousands of practitioners; \n2) The wider public in the UK and abroad. The DVD will raise awareness of the specific Angolan contribution to a rapidly expanding form of world-culture; it will also generate sympathy and understanding for the reconstruction efforts of a nation devastated by civil war; \n3) Policy makers in Angola at local, regional and national level. The research team will offer to broadcast the documentary, and deposit material in national and regional archives, libraries and museums. \n4) Folklore groups in Huila province. The research team will provide support, information, guidance and assistance to allow them to strengthen their organisation, generate income streams and expand their activities.\n5) Communities in Huila and Kunene provinces. The research team will provide support, information, guidance and assistance to build community structures that will strengthen local traditions, establish sustainable cultural tourism and foster regional development in an area devastated by civil war. The groups listed under (4) and (5) will benefit from a proportion of the income generated through the Documentary (to be redistributed to groups and communities via a Lubango based charity). \n6) Museums, libraries and archives. Material collected in the course of this project will be a rich resource for displays, exhibitions and secondary research. \n\nHow will they benefit? \nCultural benefits \nBenefits delivered will extend across the cultural eco-system described in Leading the World (AHRC, 2009). This research project will contribute to the culture of capoeira, people's involvement with capoeira, and popular and professional reflections on capoeira. Some of the benefits will be immediate - availability of research findings and the DVD - others will be longer term - an archive of material accessible by future generations. There will be direct beneficiaries (people actively involved in capoeira) and indirect beneficiaries (people whose experiences will be enriched by becoming aware of it). \n\nSocial, economic and health benefits \nThis project could deliver specific economic benefits to regions of Angola by increasing awareness of new forms of development through cultural tourism. In the medium to longer term this is likely to impact on public policy and could contribute to the reconstruction of Angolan society.\nParticipation in capoeira is increasing in the UK and this project has the potential to deliver social, economic and health benefits by further enhancing levels of interest and activity. \nThe global reach of this project may well extend these positive effects worldwide.\n\nWhat will be done to ensure they benefit?\nThe composition of the project team connects it with key networks and communities. The individuals who will be working on this project all have extensive experience of delivering projects that include non-academic beneficiaries. \n\nThe design of this research project has involved close collaboration between academics and non-academics with an interest in capoeira. Capoeira practitioners and members of Angolan communities who practise combat games will be active partners in its delivery which will help to ensure that it achieves maximum impact. Strategic contacts already established (e.g. with Angolan ministers and community leaders) will be developed to fully realise the impact of this research. Technical advice on commercialization, intellectual property and global dissemination of in